Second Phase development of MyEd Open School platform to help all UK schools to connect with their pupils to deliver teacher-led, structured and interactive home learning: A development in partnership with the Open Data Institute.

MyEd secured a £49,088 IUK grant from the **_Business-led innovation in response to global disruption (de minimis) competition_** for a six-month project for the development of the MyEd Open School prototype _**(Project No. 54156).**_ The project is making excellent progress and a functioning, small scale tested prototype will be delivered by the end of November 2020, ready _**for second phase development over nine months for a fully tested and a robust service for a national launch by the beginning of July 2021\.**_

The objectives of this second phase development project are to:

(1) Conduct further research and development necessary to refine the design of the finished Open School platform that meets the needs of teachers, pupils and parents for the delivery of formal education during periods of national crisis and that will become an essential resource for teachers' daily practices.

(2) Design, develop and test the fully functional service amongst primary and secondary school teachers, pupils and parents.

(3) Further refine and retest the **_service that is ready for_** a national launch by July 2021\.

The _**Open School is a digital technology solution specifically designed to empower every teacher to run virtual classes for their pupils that provides continuity of formal education at no cost to parents.**_ Teachers will be able to plan, prepare and deliver short pre-recorded and/or live scheduled classes to their pupils (in small or large groups) that _**parents pre-register their children to participate**_. _**Content created by teachers is stored on the Open School platform for future use that parents can access at anytime and anywhere.**_